MRC-PHE Centre for Environment and Health

The environment in its broadest sense is the major underlying cause of the large variations in chronic diseases, such as cardiovascular disease, respiratory disease, and cancers. These are often lifetime exposures to a range of environmental stressors and contaminants, including diet, air pollution, smoking, obesity which differ across populations and individuals.

Traditionally the environmental health sciences have been dominated by the targeted toxicological and epidemiological assessment of a few chemical compounds one-at-a-time to provide assessment of safety. While this approach has worked well for some of the most toxic substances such as asbestos, risks to humans have mainly been studied in an occupational setting where exposures of the work force are typically several-fold higher than environmental exposures, or in short-term exposure chamber studies. Much of the evidence on toxicity has also relied on animal testing, but there are major issues when extrapolating results to humans. This not only reflects species differences, but the high doses often used in an experimental setting in animals may not translate to humans, who are typically exposed to low doses of pollutants, often acting in combination and over long periods of time.

An integrated approach to the analysis of environment and health risks is required which takes advantage of new technologies applied to large-scale population studies. This requires advances in monitoring individual exposures thorough improved sensor technologies and the use of high resolution locational data Geographical Information Systems, small area approaches and new modeling techniques. Used together these can provide an integrated assessment of current (and future) risks that can be used to inform environmental public health policies. These methods and approaches can generate new knowledge on exposures, early biological effects and exposure-disease relationships, and are especially powerful when applied to large-scale epidemiological studies, as are available through the Centre cohorts.

As we move to the next phase of Centre funding we plan to take advantage of the increasingly rich metadata that is available for our cohorts and to link these with primary care data records. We will further exploit the rich and unique data resources available to Centre researchers afforded by the UK Small Area Health Statistics Unit (SAHSU) at Imperial College and the Environmental Research Group (ERG) at King's College, and utilise the improved exposure assessment methods and application of omic technologies for a more integrated approach to environmental health research. This approach across our work programmes will allow us to focus activity around a conceptual framework that examines links from the molecular level through man to populations across the lifecourse and provide outputs to advance understanding and better inform environment and health policy.

Technical abstract
The environmental sciences are at the brink of a new era in which investigators move from using relatively crude estimate of exposure (e.g., distance based methods, questionnaires, diaries) to sophisticated modelling techniques, biomarkers and personalised 24h measures of exposure from a range of hazards. This advance through the utilisation of high-throughput omic technologies, new miniaturised exposure sensors and application of advanced hybrid exposure models across the lifecourse will be a central focus of the Centre's activity over the next 5 years.

As we move to the next phase of Centre funding we will take advantage of the increasingly rich metadata that are available for our cohorts and we will link these with primary care data records as they become available through the CPRD network. We will further exploit the rich and unique data resources available to Centre researchers afforded by the UK Small Area Health Statistics Unit (SAHSU) at Imperial College and the Environmental Research Group (ERG) at King's College, and utilise the improved exposure assessment methods and application of omic technologies for a more integrated approach to environmental health research. This approach across our work programmes will allow us to focus activity around a conceptual framework that examines links from the molecular level through man to populations across the lifecourse and provide outputs to advance understanding and better inform environment and health policy.

Potential impact
Ensuring the maximum impact of our research is one of the core aims of the MRC-PHE Centre for Environment and Health. The Centre already has a number of mechanisms in place to achieve these impacts and the Centre renewal provides an opportunity to review and re-evaluate these. Below we set out the main beneficiaries from the work of the Centre over the next five years and beyond.

Public: The Centre undertakes research into major public health questions and the knowledge gained is disseminated through existing, well supported, channels, and used to influence the policies and interventions that affect the lives of people across the world. Through improvements to working standards, air quality, exposure limits, and improvements in the understanding of the causes of non-infectious disease, the Centre is set to have a considerable impact on the general public. In addition, the Centre will seek to engage with the public, providing them with the information needed to understand the science behind the research outputs, and therefore better able to make informed decisions and choices.

Policymakers: Influencing policy is a primary goal of the Centre, forming a key translational theme of our work. Policymakers, in the areas of environment and public health, will benefit from the Centre in a number of ways. Our researchers will continue to work in collaboration with policy experts, providing the evidence necessary for effective science based policy. Many of the Centre's senior researchers hold policy and advisory group positions. The Centre will continue to work with policy experts to develop new, proactive mechanisms for sharing up-to-date information and data with policymakers. Finally the Centre will promote the lessons learned and best-practice to our early career researchers, thus developing a culture of policy translation in the next generation of environment and health experts.

Industry: The Centre engages with a wide range of industrial stakeholders, and it is expected that these relationships will continue to prove beneficial over the next funding period. Through our Community Advisory Board, we will continue to work with industry associations, and provide direct access to our researchers and their findings, as well as allowing an input into the future direction of our research. The Centre is committed to developing and increasing our partnerships with industrial and commercial entities, and thus developing new methodologies or resources of public health or clinical relevance, some of which will be of commercial value. In this way we will benefit industry through the provision of an effective research partner, bringing together a wide-ranging, and cross-cutting research resource.

Early Career Researchers (ERC): Early stage researchers need support and encouragement in ensuring that they are able to maximise their career potential and enable us to achieve our aim of developing the Public Health leaders of the future. ERCs will benefit from the wide range of training and opportunities provided by the Centre, including bespoke training workshops, seminars, and networking events. The Centre is developing mechanisms to support ERCs along the entire professional development pathway, from pre-doctoral, through to establishing themselves as well trained, competent, independent researchers.

Wider Scientific Community: Beyond the Centre's excellent output of scientific papers and reports, the wider scientific community will benefit from the suite of scientific tools and methods developed by the Centre. In addition the Centre will host at least two international scientific conferences or workshops and will, more generally seek to establish new partnerships and investigate ways in which we can better share expertise across the academic community.